Development of Transmission Raman instrument with spatially resolved Fourier Transform Spectrometer

Transmission Raman has become a potentially exciting tool in many industries, such as Pharmaceuticals, counterfeit detection and chemical analysis. The primary advantage of transmission Raman is that it allows a whole sample to be examined rather than a specific area on the surface. This bulk measurement allows for more accurate determination of the molecular composition of the sample and reduces the risk of potentially fatal errors or poor product quality. Most existing spectrometers only measure small areas ( 6mm for tablets). This feasibility project will investigate if a novel spectrometer can make transmission Raman measurements over a larger area of a sample. The spectrometer will be adapted to firstly determine if the concept can make transmission Raman measurements and secondly if a larger area of a target sample can be measured, a step-change development in many of the potential markets.